SAI: Social Explainable Artificial Intelligence

The recent wave of machine-learning (ML) based Artificial-Intelligence (AI) technologies is having a huge societal and economic impact, with AI being (often silently) embedded in most of our everyday experiences (such as virtual assistants, tracking devices, social media, recommender systems). The research community (and society in general) has already realised that the current centralised approach to AI, whereby our personal data are centrally collected and processed through opaque ML systems ("black-boxes"), is not an acceptable and sustainable model in the long run. We posit that the "next wave" of ML-driven AI should be (i) human-centric, (ii) explainable, and (iii) more distributed and decentralised (i.e., not centrally controlled). These principles address the societal and ethical expectations for trustworthy, privacy-respectful AI, such as those recommended at the European Level (e.g., human agency, transparency, explainability included in the AI HLEG report on Ethics Guidelines for Trustworthy AI). They also fit a clear trend to develop decentralised ML for strictly technical reasons, e.g., performance, scalability, real-time constraints.
SAI will develop the scientific foundations for novel ML-based AI systems ensuring (i) individuation: in SAI each individual is associated with their own "Personal AI Valet" (PAIV), which acts as the individual's proxy in a complex ecosystem of interacting PAIVs; (ii) personalisation: PAIVs process individuals' data via explainable AI models tailored to the specific characteristics of their human twins; (iii) purposeful interaction: PAIVs interact with each other, to build global AI models and/or come up with collective decisions starting from the local (i.e., individual) models; (iv) human-centricity: novel AI algorithms and the interaction between PAIVs are driven by (quantifiable) models of the individual and social behaviour of their human users; (v) explainability: explainable ML techniques are extended through quantifiable human behavioural models and network science analysis to make both local and global AI models explainable-by-design.

The ultimate goal of SAI is to provide the foundational elements enabling a decentralised collective of explainable PAIVs to evolve local and global AI models, whose processes and decisions are transparent, explainable and tailored to the needs and constraints of individual users. We provide a concrete example of a SAI-enabled scenario.

To this end, the project will deliver (i) the PAIV, a personal digital platform, where every person can privately and safely integrate, store, and extract meaning from their own digital tracks, as well as interact with PAIVs of other users; (ii) human-centric local AI models; (iii) global, decentralised AI models, emerging from human-centric interactions between PAIVs; (iv) personalised explainability at the level of local and global AI models; and (v) concrete use cases to validate the SAI design principles, based on real datasets complemented, when needed, by synthetic datasets obtained from well-established models of human behaviour, in the areas of private traffic management, opinion diffusion/fake news detection in social media, and pandemic tracking and control.